Bagport

"Bagport UK Ltd was started in 2007 and our business concept is to provide service for all areas involving passenger’s baggage at airports and transport hubs.
We acknowledge the fact that the only way to show that cyber security is a top priority is by implementing Cyber Essentials Plus. "